The Molecular Basis of the Cellular Memory of Abiotic Stress

Technical abstract
Abiotic stress is a major factor for crop productivity, a problem likely to be exacerbated by climate change. Improving the tolerance to environmental stress is one of the most important goals of crop breeding programmes. While the early responses to abiotic stress in plants are well studied, plant adaptation to enduring or recurring stress conditions has received little attention. There are numerous indications that plants remember past exposure to abiotic stress, such that development or responses to repeated stress are modified; however, the underlying molecular mechanisms are essentially unknown. This project proposes to unravel the molecular mechanism of the maintenance of acquired thermotolerance (aTT) as a model case of stress memory in Arabidopsis. Arabidopsis seedlings acquire thermotolerance through a heat treatment at sublethal temperatures. This thermotolerance is actively maintained for several days as indicated by the behaviour of mutants that fail to maintain aTT, although they are perfectly able to establish it. To investigate the underlying mechanisms, the hypothesis will be tested that known chromatin-regulatory pathways are involved in this process. An unbiased genetic analysis of the memory of aTT will be performed. Taken together, this research project will provide insights into the basic research question of how plants achieve a cellular memory without a nervous system, and the economically important question of how plants adapt to abiotic stress, providing new approaches for crop improvement.